The influence of human rights on the development of the Children Act 1989 and subsequent English child protection law

I will investigate how European human rights law, children's rights and, more generally, human rights
thinking influenced the development of the Children Act 1989 ('CA89') and subsequent English child
protection law.
My project falls within family law and its intersection with human rights and legal theory.
Human rights protection is an overlooked part of what policymakers were doing in the 1980s child law
reform movement - in ensuring respect for parents' rights, and thereby elevating parents into citizens
whose dignity commands respect. The Human Rights Act 1998 introduced a new - individualistic,
adult-focused - kind of legal thinking, putting at risk the careful balance struck in the CA89 between
child welfare, children's rights and adults' rights. And since 2013, judges have pioneered an adult-focused human rights-based approach to child protection. This culminated in a 2022 Supreme Court
judgment which elevated the principle of minimising state intervention to an end in itself, irrespective
of the consequences for children. In so departing from the CA89 scheme, are judges acting
unconstitutionally? Have children been relegated to the periphery under the guise of adult rights-protection? Are there being placed in unnecessary danger? And fundamentally, has human rights
thinking changed what child protection law is doing?